A Secure Community Solution for an Integrated NHS Ecosystem

A closed messaging and communication platform designed for the NHS & Social Care sector, available on iOS, Android and Web. The solution is available to be procured through the NHSx Clinical Communications Tools Framework. Features and capabilities include instant messaging functionality, audio, video calls, and discussion forums. Access is restricted to NHS mail users, healthcare-related organisations, and social care emails only, providing a 'closed' secure ecosystem. The data is fully encrypted to the latest data and cybersecurity standards, meeting UK government and NHS requirements. Freely available to all NHS & Social Care end users. Built and implemented collaboratively alongside end users and customer organisations.